Computational thermal imaging and 1p LiDAR

The main aim of the research is to demonstrate immersive situational awareness using computational thermal imaging integrated with single-photon LiDAR for enhanced recognition and identification. Conventional imaging systems record simple 2D images of a scene over a restricted field of view. This PhD project will research new techniques to record 3D scenes with a 4pi steradians field of view using the principles of multi-aperture computational and integral imaging. The focus of the technique will be implementation using flexible arrays of person-worn cameras operating at thermal infrared wavelengths and this introduces additional significant challenges associated with calibration, low-contrast imagery, and low pixel counts. Research will also be conducted into fusing thermal infrared imagery with the complementary capabilities of single-photon LiDAR.